Leptospirosis in livestock in Madagascar and Tanzania: using genetic data to understand epidemiology in different landscape contexts.

Diseases from wildlife pose a significant and growing threat to human and livestock health, with changes to land-use, environmental conditions and agricultural practices associated with disease emergence and re-emergence. Leptospirosis is one of the most prevalent zoonotic diseases in the world and can also have significant impacts on livestock due to abortions and impacts on growth. Both human and livestock disease burdens are greatest in resource-poor and tropical environments. Although rodents are frequently implicated as the key reservoir hosts of Leptospira for human infections, there is mounting evidence that transmission from livestock to humans may also play a role in rural Africa. Moreover, whilst the epidemiological cycles of Leptospira in livestock and rodents are usually thought to be separate, our recent molecular epidemiological studies in Madagascar indicate that spillover of strains from rodents to livestock can occur.

Given this epidemiological complexity, to inform strategies aimed at reducing the burden of leptospirosis for both human and livestock, we urgently need to improve our understanding of Leptospira epidemiology under different contexts and explore how changes to farming systems, livestock density and rodent communities impacts on inter-species transmission.